University of Ulster And Precision Processing Services Limited

To develop a pioneering, environmentally-friendly chemical alternative to current solutions of removing polymeric resinous materials from industrial equipment.